University of Exeter and RCR Flooring Products Limited

To develop understanding of the behaviour of vehicular materials handling equipment in warehouses. To inform the specification, design and construction of more appropriate industrial concrete floors, ultimately increasing the throughput of automated warehouses.